Particle Physics Experiment

This PhD project is funded by the STFC CASE scheme, in which an industry partner co-supervises the student and hosts
them for part of their PhD. The partner will be Micron Semiconductor, a UK-based SME with a proven track record in
designing and fabricating silicon devices for a range of applications. The project will primarily focus on technology
development - R&D towards novel silicon sensors capable of achieving simultaneous high-precision measurements of
spatial positions and time-of-arrival of ionising particles as they traverse the sensor. This will use the low gain avalanche
detector (LGAD) approach, but with novel modifications to shrink the pixel size from mm-scale to 50 microns. The project
will include a combination of sensor simulation, design, fabrication, and characterisation, leading to next-generation
prototypes of two different design options: inverted LGAD, and trench-isolated LGAD. The student will liaise between
academics and industry partners, ensuring all required expertise is exploited.
* Please note that the proposed area of research may change over time.